University of Plymouth and New Generation Biogas (NGB) Limited

To develop new knowledge and expertise in microbial management providing optimised performance of the High Throughput Anaerobic Digestion system, development of the next generation product and access to new markets.